Supported Adherence to Medication

Technical abstract
We propose a proof of concept study to estimate the potential efficacy of an innovative intervention to support hypoglycaemic medication adherence among patients with type 2 diabetes. Non-adherence to medication is a serious problem: previous trials to support medication adherence have not been effective. We have adopted a systematic approach to developing and evaluating a promising theoretically grounded intervention targeting two key components of medication adherence; motivation to take the pills and planning to facilitate translation of motivation into action. Using an unbalanced randomised design, our purpose is (1) between randomised groups to estimate potential effect size for our intervention (2) within the intervention group to establish the degree to which the intervention is delivered as planned (fidelity) and to test the theoretical basis of the intervention and determinants of intervention delivery (e.g. facilitator and patient characcteristics). By measurement along the causal path from beliefs to action within and between groups we will explore the extent to which changes in beliefs about taking medication are associated with predicted changes in behaviours and glycaemic control relating to the two intervention components.